University of Aberdeen And Zenith Oilfield Technology Limited

To exploit a physical effect to develop a unique cable-based sensor system for measuring the relative mixture of oil, water and gas in oil wells.